Requirements Gathering & Scoping Project

Disabled Enabled Ltd (DisabledGo) have used an Innovate UK Design Foundations grant to explore how its services could be vastly improved before growing its 1m user base to 3m over the next 3 years.